Isambard 2 expansion to add new testbeds and expand user base

The Isambard proposal has two goals: first we will enhance Isambard's ability to support new pilot studies by enhancing its capabilities with innovative, new hardware. Second, we will expand Isambard's user base using a two-pronged approach: by porting and optimising important parts of the software ecosystem which are not yet available on Arm, and also by significantly expanding our training and onboarding assistance. Together, these activities will enable new communities to benefit from the Isambard service and the wider Tier-2 program. Isambard 1 delivered the world's first production, Arm-based HPC service, creating significant impact for the world-wide HPC community in the process. The Isambard 2 service has built on this success, adding the next generation of exciting, Exascale-enabling, Arm-based technologies (Fujitsu's A64fx), while significantly expanding and upgrading the current service to meet growing demand (the system has run constantly at over 90% of capacity since bring-up). The Isambard 2 system also provides one of the world's most comprehensive and diverse Multi Architecture Comparison System (MACS). The ability to compare next generation technologies with a constantly updated set of best-in-class CPUs and GPUs is a crucial part of many pilot studies, and it is this aspect of Isambard's hardware that we wish to update and expand as part of this proposal.

Isambard is heavily used for training purposes, supporting over 40 tutorials, hackathons and workshops to date for over 400 participants. In this proposal, we will update and expand the Multi Architecture Comparison System to make it "Exascale Ready", while rolling out an expanded programme of targeted training for CDTs and other scientific communities who should benefit from increased uptake of Isambard and other Tier-2/Tier-1 UK supercomputer services.